LORADDS - Low PoweR Asset Displacement and Distortion Sensing

"Measuring movement and deformation in civil infrastructure assets including urban buildings, bridges, tunnels, structures and earthworks is a common and vitally important requirement both during any construction works to ensure project productivity, but also critically over the asset lifetime to be able to monitor and assess potential long- term degradation and reduce the risk of failure through predictive and preventative decision making. Typical existing monitoring solutions rely either on mains powered optical sensors and/or the use of other wired and mains powered sensors and instrumentation or even manual methods involving site visits, all of which impose significant limitations in terms of ease and speed of deployment, initial and whole life cost, reliability, precision and repeatability, and frequency of intervention or site visits and safety related issues.

The LORADDS project seeks to develop an innovative, digital, autonomous, totally wireless sensor solution for structural and ground monitoring applications which importantly draws upon Senceive's existing wireless sensor platform allied with proven expertise in areas ranging from wireless communications, sensors, and 100's of deployments of reliable electronic systems in tough and challenging Civil, Rail and Construction environments. The project will be led by Senceive Ltd, a high-growth London based SME and will draw on expertise from collaborator AECOM, as well as other multi levelled relationships with organisations including Network Rail and London Underground. The project outputs are targeted at addressing a clear and growing requirement in UK and International markets for smart and resilient infrastructure monitoring solutions which can be quickly and easily deployed to measure displacement and deformation in bridges, tunnels, earthworks and other fixed assets for periods ranging from a few days to potentially decades."